Scaleable and Open Framework for Human and Digital Trust between Informal and Formal Infrastructures in Personal Health Care

Assisting informal carers to deliver the care required whilst not impacting their lives can be delivered by technology only if there is trust in the identity, security and the data held within these systems. Informal carers need strong identity services and the ability to manage access rights and security policies on the sensitive data that is being held, via a multitude of devices. This project will look to use the Identity architecture that has been developed for the wider government Access to Public Services (AtPS) initative to deliver that identity architecture, and provide a standard framework for the secure handling of health and social care information between devices, internet available personal health records and clinical systems; with a special focus on the mobile platform. This patient centric infrastructure will be open and standards compliant, allowing any SME to reuse the open source components to integrate, build and deliver services upon it. This scalable and open framework will allow for human and digital trust between informal and formal infrastructures.